Computer Vision as a Service (CaaS): Cloud based Virtual Fitting and Fashion Image search Engine API

The Clothes Network (CN) is a UK business with a research and development focus on
solving measurement problems. The UK Fashion Industry has a multi-million pound
measurement problem. No two retailers’ clothes sizing appears to be the same. This causes almost 39 million items of clothing to be returned each year and costs the industry almost £700 million in expenses and lost revenue. CN is now applying its innovative image processing methods towards building solutions where online fashion shoppers will be able to use their personal computers or mobile phones to accurately measure their size and search for the clothes that fits and looks best on them. By using the CN solution, the online shopper can be assured that when their online clothes purchase does arrive, the clothes will fit. Our products solve the main obstacles to online clothes shopping, including inability to try on clothes and uncertainty about sizing, saves time and effort when searching for a new outfit and avoids the hassle of trying on clothes in the store.This will completely change and enhance the user experience in buying clothes online while adding substantial value to the fashion industry.